Integrability methods in non-pertrubative QFTs

The project is related to maximally supersymmetric Yang-Mills theory,
which is an important toy model for fundamental interactions. It will incorporate the methods of integrability, such as separation of
variables (SoV) and Quantum Spectral Curve (QSC), to study this and related
topics. Both numerical studies and analytic analysis will be used in various
limits.